Non-linear structure formation in modified gravity models

This project is to develop cosmological tests of gravity and seek solutions to the origin of the observed accelerated expansion of the Universe by challenging conventional General Relativity. It will develop better theoretical frameworks to perform cosmological tests of gravity that include non-linear scales by exploiting our theoretical knowledge of modified gravity models and state-of-the-art simulations.